Explore potential of mobile application for children with autism in Egypt, KSA and UAE

The project aims to explore international opportunities to develop Autsera's innovative product, EmoGami, in Egypt, Kingdom of Saudi Arabia (KSA) and the United Arab Emirates (UAE), through partnerships and collaboration with potential R&D partners, customers, users, investors and stakeholders.

The three focus countries have sizeable markets, growing economies, favourable demographics, and burgeoning start-up ecosystems. However, research shows that the three countries have acute and growing needs for effective early interventions to support children with autism.

The project explores the market in focus countries; identifies and engages with potential partners in focus countries; develops suitable collaboration models with potential partners; and identifies necessary follow-on activities to realise the project benefits.